MyCall: Self-manage your portfolio. Predictively.

The use of AI is becoming well established for retail (as well as institutional) portfolio management.

Private investors now can self-select their portfolio strategies to a basic level to match their risk.

The ability to dynamically analyse disparate data types such as news and social media alongside

financial information can provide richer insight, however it presents many challenges, not least

requiring significant modelling and IT capability by skilled data scientists, as well as the actual

interpretation of the information to support decision-making.

The has all been out of reach to the private investor.

However, a radical approach spun out of academia called "AIR" - Automated Information Retrieval -

now promises to automatically distil and combine disparate data (i.e. unstructured news feeds, social

media alongside structured historical financial and risk data) where it can be analysed by machine

learning algorithms to generate simple, validated predictors.

The bottom line is this: A private user can not only select their risk profile, but the 'intensity' of their

involvement to actively manage (or not) their portfolio and take decisions based on boiled down

information with predictions. This means that significant news, events and trends (being constantly mined alongside static data) which generate predictors for an investor's portfolio (real or virtual) are automatically flagged to the investor and simplified to rules, in order for them to 'activate' or 'mute' the rules. Probabilities and success of past decisions (of them and their peers benchmarked) are analysed to truly assess judgement. Maybe they're the next hedge fund manager ... or better to leave to professionals...it's MyCall.